Multi-modal multi-agent communication

Many naturally occurring complex behaviours are the result of emergence. Towards the end goal of conversational AI, we investigate whether language generated and communicated through computational agents can be emergent. We draw inspiration from multi-modal approaches, specifically looking at Visual Dialog, to achieve our end goal.

Natural Language processing